Designing Our Tomorrow (DOT)

Potential impact
Since 2000, the i~design project has been successful in engaging with key stakeholders from designers to policymakers and industry. The time is now right to see inclusive design practice embedded in education. The i~design project has teamed up with the Faculty of Education at the University of Cambridge to allow integration with leading practice on creative thinking, as well as practical expertise on working in schools. The key strategic direction of this project is to enable the teachers, seen as the gatekeepers to initiating and sustaining change in schools, to reach pupils through the provision of high quality resources. This gives a highly leverage outcome for the effort put in by the project and will enable many more pupils to be reached than if the project team only worked directly with pupils. The baseline target is to reach 10,000 new Key Stage 3 pupils per annum through the embedding of inclusive design approaches in the curriculum of schools.